Multimorbidity in intracerebral haemorrhage: towards personalised risk, prognosis and treatment

Intracerebral haemorrhage (ICH) causes one quarter of strokes worldwide. Over a third of people with ICH die within a month, and survivors are often disabled. In the UK, at least one in twenty ICH survivors has a stroke, heart attack or dies each year.
With such a devastating disease, prevention is vital. To prevent ICH happening, we need to understand the differences between those who have the disease and those who do not.
The strongest risk factors for ICH are high blood pressure and high alcohol intake, but they are both very common in the general population. Many other medical conditions are linked to ICH, but the link is much less strong.
Most people with ICH have more than one risk factor, and lots of other medical conditions. Some medical conditions may group together in particular people, and increase risk of ICH, or poor outcome after ICH.
OPPORTUNITY
Because ICH is not common, most studies have been small and studied one risk factor at a time. We do not know how having multiple medical conditions changes the risk of ICH, its outcome and treatment, or if specific combinations of medical conditions are particularly important.
Recent advances in health data can improve research into multiple medical conditions. Routinely-collected healthcare data is available securely to researchers in Scotland. The UK Biobank is a research study of half a million people, with brain scans and genetic data. Data from large clinical trials can tell us how different types of people respond to treatments.
OBJECTIVES
The objective of this study is to understand how having multiple medical conditions affects risk of ICH, and outcome after ICH. This study has three parts:
I plan to use machine learning to analyse large databases. I will identify groups of people with similar combinations of medical conditions. I will compare these groups, to see if there are differences in ICH occurrence, ICH appearance on brain scans, and the ongoing health of people after ICH.
In an upcoming study testing aspirin after ICH, I will see whether having multiple medical conditions affects whether people choose to take part.
I will examine if having multiple medical conditions affects how well people respond to treatment in clinical trials.
BENEFITS
The Chief Medical Officer for England, Professor Chris Whitty, has highlighted multiple medical conditions as a key area of research. Better understanding of multimorbidity in ICH could allow us to improve our understanding of the cause of disease, organise services to meet peoples' needs, and improve prevention and treatment.
Furthermore, the project is a valuable opportunity for me, as an early-career researcher, to receive training in the fundamentals of epidemiology, medical statistics and machine learning, and to launch a career as a clinical academic.

Technical abstract
BACKGROUND: Multimorbidity is defined as having two or more chronic medical conditions. Most people with stroke due to intracerebral haemorrhage (ICH) are multimorbid, but how different combinations of chronic medical conditions affect risk of ICH, outcome, and treatment effect is unknown.

AIMS: To investigate associations between multimorbidity clusters, and
ICH incidence and cause
major adverse cardiovascular outcome events after ICH
recruitment to a clinical trial of secondary prevention after ICH
treatment effect in randomised controlled trials of secondary prevention after ICH.

METHODS: I will use machine learning to derive multimorbidity clusters in routinely-collected data and UK Biobank, and investigate their associations with ICH incidence, imaging biomarkers of cause, genotype, and outcome. I will compare the association of these multimorbidity clusters with ischaemic stroke incidence, to understand if they are specific to stroke subtype. I will conduct a study-within-a-trial in an upcoming secondary prevention trial after ICH, to understand if the wording of a letter of approach alters the likelihood of recruitment to a trial. I will use randomised trials after ICH to explore heterogeneity of secondary prevention treatment effects between multimorbidity clusters.

EXPECTED RESULTS: This project will determine the many potential effects of multimorbidity on ICH.

IMPLICATIONS: Better understanding of multimorbidity in ICH could personalise insight into cause, prevention and treatment, and inform the organisation of services to meet peoples' needs.